Next Generation Remote-Sensing Technologies

Thales UK, Kelvin Nanotechnology, Sentinel Photonics and University of Glasgow have partnered to develop the technologies for the next generation of world class remote sensing equipment.

The team will investigate several fundamental technological building blocks, from uncooled Infra-Red detectors to novel edge processed high definition imagers and the latest laser sensing techniques.

The consortium is proud to be able to match fund the Innovate UK seed funding to get the team moving on the Next Generation Remote Sensing Roadmap.

If successful, the follow on investment will be significant, opening up dozens of skilled STEM jobs and apprenticeships needed to tackle a significant domestic and international market size that will see Govan and Glasgow local supply chain prosper for years to come.